Generation of THz radiation beams and its applications

John Adams Institute (JAI) for Accelerator Science offers a PhD opportunity in the area of advanced instrumentation, in particular, development of beyond state-of-the-art non-invasive THz generators in modern accelerator facilities based on coherent Cherenkov diffraction radiation mechanism. An applicant will work with the world leading experts in the field from CERN (Switzerland), Diamond (UK), KEK (Japan), and IAPP (Armenia) and will be able to acquire a very broad range of skills including analytical calculations, introduction to advanced simulation techniques, engineering design of both hardware for ultra-high vacuum applications, its automation and manipulation, data acquisition system, statistical data analysis, presentation of the results at national and international conferences as well as scientific paper writing. The aim of the project will be to develop THz measurement and analysis techniques for both particle accelerators and table top sub-THz generators.